Inference in soft matter: from trajectories to fields

The goal of this project is to apply methods of Bayesian inference to the problem of parameter inference and model selection for experiments in soft matter physics. These may be trajectories of Brownian particles (from which one might want to infer particle properties like radius, mass, or charge) or time-dependent field configurations recorded through a noisy sensor (from which one might want to reconstruct the original field). A related goal is to understand how one may distinguish between reversible and irreversible dynamics through information contained in trajectories or field configurations alone. Applications would include active particle systems, particle imaging velocimetry (PIV), and the dynamics of probes in a complex fluid or soft solid.